The Everything Chamber

Imagine a room that could take you anywhere: that's the Everything Chamber.

The moon. The Grand Canyon. A speakeasy in 1928\. The deck of the Titanic. Flying with aliens.

The Everything Chamber brings Hollywood effects to the High Street: with you inside.

You step into a room. Outside its windows are worlds of wonder, so realistic you can't believe you're not there. Combined with brilliant acting, 360 sound design and thrilling physical effects, this is a place to experience the best storytelling that there is. If you want to be inside the story, step into The Everything Chamber.

As well as audiences - for artists, organisations and commercial clients this new format unlocks immersive storytelling by combining cutting edge technology and in-built production techniques. This is a format that can take audiences anywhere in the world or beyond: as far as the imagination can stretch. It is accessible and sustainable, works as a network and is fully scalable.